MyPLACE: Mobility and PLace for the Age-friendly City Environment

The aim of this project is to develop and test through real-world research, a digital platform and toolkit that will enable members of the public to engage with local councils and other organisations more effectively in the research, planning and design of the urban environment.

The specific domain of this project is people's experiences of mobility and access to the urban environment, and how this changes with age. The project is a collaboration with City Councils in the Northeast Region, and Newcastle's' Age Friendly city initiative. Through VoiceNorth will engage members of the public in the project as co-researchers and co-designers, to collect a body of quantitative and qualitative data on older people's experiences of mobility in the built environment, and to co-design digital tools, information and services to enhance that experience.

To achieve this we will design and develop a toolkit of digital sensors to capture evidence and experiences from older people's journeys through and social interactions within the city centre. We will combine this evidence with social research data through interactive architectural visualisations which will support citizens and stakeholder in participatory design of the age friendly city.

We will also develop a participatory design platform which will allow members of the general public to access, comment, and vote on design issues, and to add their own experiences of access and the built environment. This extended public engagement in the research and design activities will offer a new model of public engagement in civic decision making.

The toolkit and platform will be validated through the design of and deployment of digital interventions in the city. We will also document our findings for policy makers and other stakeholders regionally and nationally.

Potential impact
The aim of this research is to develop a technical platform and methodology to enable more inclusive and more democratic participation in decision-making concerning our built environment. The particular focus will be on older people's experiences of mobility and place, and how architects, designers, local governments and other service providers can engage with evidence about these experiences. More than this however, our aim is for the platform and methodology to allow citizens and service providers to work together in analyzing and interpreting data and in designing tools and services for the future age-friendly city. The key point here is that the platform and methodology will allow service providers and service users to engage with one another much more deeply and effectively than traditional methods of consultation. Consequently, we would anticipate the economic and social impact of this project to be significant and we would envisage our routes to impact ensuring effective impact not only locally but nationally (see routes to impact n case for support). Currently the Age Friendly City initiative in Newcastle have signed the Dublin Declaration and this work will strengthen the city's understanding of the evidence base and what needs to be achieved to become part of the WHO Age Friendly City network and importantly ensure our communities are age friendly.

Our research methodology is user-centred and involves working together with members of the public as co-researchers gathering evidence and experiences of mobility in the built environment, and also using that data to recommend and co-design new user-centred services. Members of the public in the Northeast will be involved in design workshops and in data gathering activities, but in addition to these face-face collaborations our participatory platform will allow on-line citizens to be engaged in sharing their experiences and comments and evaluating design proposals.

Our partners have been chosen to represent a wide range of potential economic and social impact routes (e.g. local government, architecture firms, social housing providers, age related charities, volunteer and participant networks). These partners thus represent a diverse range of stakeholders in the provision of services for older people who could potentially make use of our platform and methodology beyond the life of the project. Our platform and methodology will be developed as an open source project.

Beyond the impact we achieve through our co-research a co-design with citizens and stakeholders, The project will deliver some design interventions that will positively impact the experience of mobility in the city for all citizens. More significantly however, through the open sourcing of the developed platform and methodology, we hope to have a significant impact on how public consultation and decision-making occurs nationally. Our partners (e.g. Age UK, Age Friendly City initiative, Years Ahead) will be instrumental in this wider engagement (see routes to impact)

Finally this project will take place in the context of Newcastle University's commitment to a civic engagement agenda and to making research relevant to the real world. To execute this agenda, the university has launched three societal challenge themes on Ageing, Sustainability and Social Renewal, each with an institute to ensure a sustained commitment. Of particular relevance to this proposal is Newcastle Initiative on Changing Age is helping to generate an increased volume of connected research including exciting new inter-disciplinary collaborations. This will support sustained engagement and brings together world-leading scientific research with innovative health care, business, civic agencies and the public.